Stimuli-Responsive Biodegradable Nanoparticles for Targeted Drug Delivery

Nanomedicine is revolutionising drug delivery by improving the precision and effectiveness of treatments. A key challenge with traditional polymeric drug carriers is their lack of site-specific drug release, which can lead to systemic toxicity and reduced efficacy. To address this, this project will be developing biodegradable nanoparticles incorporating for example redox-responsive disulfide bonds that enable targeted drug release.
These nanoparticles are based on poly(lactic-co-glycolic acid) (PLGA), a well-known biocompatible polymer, and contain disulfide linkages that degrade in response to glutathione, a reducing agent naturally present in higher concentrations inside cells, particularly in tumours. This redox-triggered degradation ensures that the drug is preferentially released at the target site, minimizing off-target effects. Our study confirmed that these nanoparticles successfully degrade in a glutathione-rich environment, exhibit no cytotoxicity, and demonstrate efficient cellular uptake. This approach provides a promising strategy for improving drug delivery systems by enhancing therapeutic specificity and reducing adverse side effects.